Innovation Ollie

We will require a technology or design advisor who has worked in children's brands that can advise and help us deal with personalisation in the digital app, helping aid anonymous data collection and work with the user's feedback and preferences.